A new design for a handheld reusable non-invasive breath test for blood glucose monitoring and diabetes self-managment

The proposed design study is to assess the feasibility of developing a hand held reusable non-invasive breath test device for blood glucose monitoring and diabetes self-managment of diabetes. Diabetes is one of the biggest health challenges facing the UK today; recent estimates show that it costs the NHS £9 billion a year. Blood glucose monitoring is a reliable and essential requirement of disease management and control. For each blood glucose test, a single use test strip and lancet is required plus storage containers for carrying these items and sharp waste containers for disposal. The test process is very difficult to use, inconvenient and has a large environment impact in terms of waste and safe disposal. We would produce a design specification for the new product to reduce the overall environmental impact, from starting material, manufacture, product use and final disposal. The design specification will lead to reduced environmental impact without degrading performance.